PACTMAN: Trust, Privacy and Consent in Future Pervasive Environments

We live in a world in which our ability to capture personal user data far exceeds our understanding of how to manage issues of trust, privacy and consent with potentially far-reaching consequences for both individuals and society. Without independent academic research in this space we run the risk of privacy and trust being sacrificed in the rush to commercially exploit these new sensing capabilities. In this project we will conduct pioneering interdisciplinary research to create the world's first comprehensive system for privacy and consent management in future pervasive environments, i.e. environments with a wide range of sensing capabilities. Our work is informed by two scenarios - human memory augmentation and personalised information presentation. Both applications have the potential to transform key areas of our society yet raise significant privacy and consent issues that are likely to inhibit their deployment. Our work involves multiple stakeholders including the NHS and the BBC that represent these application scenarios and that are committed to working closely with the project throughout its lifetime. The project will draw on expertise from computer science, design and psychology to deliver both new models for consent and privacy and, a detailed understanding of the cognitive vulnerabilities of users of future pervasive environments, resulting in a prototype platform for privacy and consent management. In addition to delivering significant near-term benefits to our stakeholders, if successful the project has the potential to position the UK as an international leader in privacy and consent in future pervasive environments and to help catalyse the emergence of this important area of the digital economy.

Potential impact
The PACTMAN project has the potential for significant economic and societal impacts. The knowledge produced will include new understandings of user attitudes to privacy and consent, insights into new cognitive threats in pervasive environments, new architectures for managing these issues based on existing trust relationships, prototype software and briefing documents aimed at engaging beyond the project and traditional research communities.

Economic benefits have been identified by both our stakeholder groups. Representatives of the NHS (our first stakeholder group) are clear that pervasive environments (i.e. those that are rich in sensing and display capabilities) will have a key role to play in future health care - enabling applications such as augmented cognition and assisted living. They see a direct financial benefit from the development of privacy and consent management techniques that will help applications in this sector flourish. All three of our NHS partner organisations also see the potential for immediate significant benefits if the project is able to deliver new consent models that encourage more effective data sharing within the NHS. Such models could facilitate more efficient ways of working and better patient outcomes with direct and indirect benefits to society as a whole.

Our second stakeholder group are concerned with the delivery of high quality personalised content and associated media experiences. Content personalisation in pervasive environments is a potentially highly significant market - extending beyond digital signage to encompass a wide range of personalised media/content experiences. The results of our project will help provide companies operating in this sector with tools for better management of privacy and consent that we believe will help catalyse this important new market. Support from the BBC illustrates the scale of the challenges being faced and the need to maintain viewer trust while delivering new personalised services in pervasive environments.

Through our networking events that foster UK talent in the area we will also contribute to the long term economic potential of the country in this important area of the digital economy.

In addition to the health and economic benefits outlined about the project will also deliver benefit to society through stimulating societal debate on the issues of trust and privacy in pervasive environments and by contributing to the development of new approaches to consent and privacy within the NHS and beyond.